Reflexive Marking in the History of French

This project proposes to investigate diachronic change in the anaphoric system of French. It is built around a striking difference between the use of reflexive pronouns in Old French and Modern French. In the former, the stressed reflexive pronoun soi was widely available for any singular subject, e.g. devant soi voit ses enemis 'he sees his enemies in front of himself', whereas in the latter, the personal pronouns lui or elle are typically used for reference to the subject of the clause (clause-mate anaphora), except with some indefinite pronoun subjects such as on 'one' or chacun 'everyone'. The arguably far-reaching theoretical implications of this have not been appreciated, nor has the change itself been sufficiently charted.\n\nApart from offering descriptive insights into the history of the language, a detailed investigation of this is important for a number of current issues in theoretical linguistics. Firstly, diachronic change in anaphoric systems promises to further our understanding of those systems themselves, in particular with respect to Binding. Secondly, the proposed research has a very particular bearing on the currently much-discussed topic of specificity, for reasons to be explained below. Finally, a detailed investigation of a particular instance of grammatical change should advance our knowledge of grammatical change more widely.\n\nThis change is put here into the wider context of reflexive marking, intended as the grammatical expressions of identity of arguments within the same clause. The range of relevant expressions includes the clitic pronoun as in il se lave 'he washes', the stressed pronoun as in Anne est fière d'elle 'Anne is proud of herself', and the stressed pronoun with même as in un égoïste ne pense qu'à soi-même 'an egoist thinks only of themselves'. \n\n\n

Potential impact
Beyond the academic community proper, the proposed fellowship benefits at least three specific, partly overlapping, constituencies. \nFirstly, there is the global community of French speakers and learners. They benefit directly from research on the usage of intensifiers lui/elle-même, an area of French language use that is currently not sufficiently covered in descriptive grammars of the language, surprising as this may seem. Despite the high frequency of the construction and hence its importance in colloquial and formal speech alike, learners and teachers of French currently cannot access reliable information on its proper use. The proposed research project will remedy this situation by publishing, as part of its planned output, an article in an international journal targeted at French language teachers, with a view to providing clear, concise, and accessible information on the use of intensifiers. A suitable journal would be the Journal of French Language Studies. It is hoped that this will reach French language specialists across the globe and eventually filter through to the production of future descriptive grammars of the language. This promises to be a significant direct impact for decades to come, hence generating value for the UK taxpayer, without requiring any additional future expenditure beyond the funding now sought.\nSecondly, there is a strong interest in language in general and the French language and culture in particular in many parts of UK society. French continues to be the most widely taught and learnt modern language in the UK, this position being unaffected by the recent rise of Spanish and East Asian languages. Millions of UK citizens speak French, many of whom are keen to further their knowledge about the language. Moreover, language change, as dealt with in the proposed research, is a linguistic topic of interest and relevance to many in Britain, on a general level as well as specifically where French is concerned, given the many ways the historical trajectory of the English language is intertwined with French. Scholarly work on language structure is not cut off from public interest in it and will arguably filter through to the cultural base of the wider public in the long term, thereby accruing significant civic capital for the United Kingdom.\nThirdly, the UK public and UK taxpayer benefit in the long term from the economic capital that is accrued with the publication of internationally excellent research by UK-based scholars. This contributes to the reputation of UK universities in general and UK-based French Studies and Linguistics in particular, attracts, with direct beneficial monetary effects, prospective students to UK higher education, increases business activity in domestic industries associated with Higher Education, and strengthens the UK's international standing more generally.